Global Monitoring of Soil Carbon from Space

Global Monitoring of Soil Carbon from Space - soils store vast amounts of carbon globally and have a major role to play in climate change mitigation, adaptation and food security. Sustainable management of soil carbon requires an understanding of soil carbon stocks under relevant land uses. Traditional methods for measuring soil carbon are impractical, expensive, and therefore not relevant to schemes where large-scale carbon sequestration is the primary objective. This project will develop a methodology combining big data processing, machine learning, ecosystem modelling and remote sensing to provide a wide-scale and cost-effective way to monitor soil carbon changes over time. The data will be available online via an easy to use web based interface and the end users will be able to draw in the boundaries of their areas of interest and extract this data without any specialist expertise. The end-users of the package will be organisations looking to quantify, monitor or evaluate changes in soil carbon for; sequestration, off-setting, agriculture, or for environmental purposes.